Enabling Human-Like Visual Perception for Machines

The way machines and humans perceive their worlds is central to their intelligence. However,
the differences in their perception could cause a lack of empathy and vulnerability in their future
actions. Though vision is not the only difference in their perception, I aim to address the
challenge of creating robust machine systems that perceive visuals like humans. To enable
human-like visual recognition, I propose to combine the low-level workings of the Human Visual
System (HVS) in the retinal cells with state-of-the-art Artificial Neural Networks (ANNs). This
way, the current state-of-the-art ANNs for visual computing will improve by utilizing a better
representation of the visual processing of the human brain. Furthermore, our proposed model
could positively impact computer graphics and computational display research in the future by
replacing exhaustive subjective experiments with Artificial Intelligence (AI) models.